Project Leaf - Life Cycle Analysis

Life Cycle Assessment tools such as CCalc are essential to deliver a standardised industry methodology for representing the positive carbon benefits of emerging technologies. Through this project Solvert has been able to develop a bespoke model using the CCalc template to demonstrate the vastly superior carbon performance of its technology over other waste treatment or chemical manufacturing processes currently operating throughout the European Union.